Metamaterial Structures for Long-Range Identification and Sensing

The Internet of things (IoT), where objects and resources are fitted with ID tags and sensors for continuous monitoring, is set to become ubiquitous in technologies from household appliances to large-scale infrastructure. In cases where remote resources or structures must be monitored, requiring a power source for individual sensors becomes a problem. This project will work to develop solutions to this problem by developing metamaterial structures which could enable passive, unpowered microwave ID tags and/or sensing elements for long-range RFID and IoT.